Exploring polarisation interactions in hyperbolic materials

Interactions of radiation in regions of strong anisotropy of Hyperbolic materials allows for the control of optical phase. This project aims to explore these interactions, revealing the fundamental mechanisms by which they are governed. Both light propagation through these materials, and light-matter interactions at interfaces will be investigated to control the polarisation structure of radiation.